University College London And Natural Building Technologies Limited

To understand the extent breathable materials can reduce the risk of fabric damage and of poor indoor air quality in thermally upgraded buildings, thus widening the scope for the sale of these materials.